Requench atmospheric water generator prototype

"Sustainable supply of water is No.1 in terms of Global risk based on societal impact with 1 in 10 lacking access to safe water. Global warming is already increasing the pace of desertification making solutions to the looming water crisis more costly.

Requench capitalises on humidity which can be exacerbated by global warming to provide businesses and remote communities with a source of potable water where alternatives are non-existent or expensive.

Requench works away from sources of liquid water so can be sited in regions which are remote, dry and or salt laden and generally considered hostile to life.

Technology and processes used in Requench are proven, highly reliable and durable eliminating technical risk. There are no competitive products capable of operating using waste heat from diesel or gas fired generators giving the business a unique selling proposition."